Low-cost circuits for short-range radar for remote health monitoring

TransRobotics seeks to deploy advanced micro-radar systems to remotely monitor the health of at-risk individuals, such as the elderly. These systems will require no interaction by the user, but will collect detailed long-term records of the health of the subjects. These data records include the presence, position and posture of the subject in their living space as well as clinical-grade vital signs, such as cardiac and breathing activity. This monitoring will allow patients to return from hospital far earlier while maintaining safety and preventing readmission. Elderly users can also remain in their home safely without the need to travel to hospitals or other health care facilities as often.

The above project investigated active and passive circuits that can be used with our proprietary radar technology. To complete the system, we must also add antennas to the investigation. The same low-cost manufacturing techniques will be used to test and characterize various types of antennas and the structures that connect them to the other parts of the system.
In addition to simply enabling low-cost manufacturing of complete radar systems, this will give us additional flexibility in the configuration of the system to adapt to the needs of the customer. Specifically, it will allow us to design the systems to be more compact, with the majority of the circuitry on one side of a printed circuit board and the antennas on the other, with coupling structures that pass through the board.